Manufacture blown PVOH water soluble film suitable to package liquid

Acedag Ltd is a successful manufacturer and distributor of plastic and polythene products
since 1982, we have recognised the growth potential in the water soluble film for liquid
detergent market. Using decades of experience we have developed a concept to produce the
film at a price and rate which is more competitive than existing methods.
More than 800 million laundry detergent capsules are sold each year in the UK alone, each
made from water soluble PVOH manufactured using casting methods by a small number of
companies worldwide. Due to a number of accidents with young children, who are attracted to
the bright sweet like capsules the EU has introduced new rules which aim to prevent children
being poisoned or burned by the laundry capsules.
Our project is to prove our concept which uses a unique plasticising process as well as an
innovative blown extrusion method to manufacture the blown water soluble PVOH that is
suitable for packaging liquid detergent. The film produced will be a third cheaper and has a
much higher production rate than current methods, as well as meeting with new regulations
regarding child safety, enabling users to have a competitive edge.